Dissecting the bacterial genetics of bloodstream infection

Escherichia coli is the bacterial pathogen most often associated with bloodstream infection. This is a major health concern considering that a patient acquiring such an infection can develop sepsis, the body's potentially lethal chain reaction to infection of the bloodstream. Sepsis affects around 50 million people worldwide every year, with a frightening one in five chance of death. Furthermore, bloodstream infections were responsible for one third of the 1.27 million deaths directly caused by antimicrobial resistance in 2019. The World Health Organization ranks E. coli as a critical priority for discovery of new treatment strategies, due to it being the leading organism responsible for deaths arising from drug resistance. There are currently around 40 new antibiotics in development. However, many of these are not active against Gram-negative bacteria such as E. coli and it is inevitable that they will not all win approval for clinical use. It is therefore clear that these potential drugs will not meet the increasing demand in society and, without the discovery of new treatment approaches, annual deaths from antimicrobial resistant infections are estimated to rise to 10 million by 2050.

One strategy to combat this problem is to design targeted treatments against pathogens. However, in order to identify what these targets are, we must first gain a deep, fundamental understanding of how bacteria cause infection. Bacterial genes act as blueprints describing the molecular machinery that they use to live. However, pathogens can alter which genes they require in unique ways, making their blueprints difficult to understand depending on the type of infection. We currently lack an understanding of how E. coli uses its molecular machinery to infect the bloodstream and spread throughout the body. I will address this gap by discovering the specific genes and associated molecular processes that are required for E. coli to cause potentially lethal bloodstream infections. By understanding the molecular requirements of pathogens to function within the host, we can exploit this knowledge to develop vaccines or inhibitors that specifically block these processes. This research will reveal the underlying processes of bloodstream infection and therefore has the potential to reveal urgently needed targets for future drug development.

Technical abstract
Escherichia coli is the leading cause of bacterial bloodstream infection (BSI). BSI can lead to potentially lethal sepsis, an increasing global health problem with cases approaching 50 million worldwide and a mortality rate of one in five. There is an urgent need to tackle this problem as treatment is becoming increasingly more difficult, with a lack of effective vaccines and antimicrobial resistant E. coli infections being directly responsible for ~400,000 deaths in 2019. One strategy is to design novel treatments that specifically block how E. coli functions as a pathogen. Antimicrobial resistance evolves as a consequence of treatment but does not determine the virulence potential of an organism. Therefore, targeting specific bacterial processes that are required for infection offers an attractive alternative for overcoming reliance on conventional drugs. However, this requires a fundamental understanding of the molecular mechanisms underpinning BSI pathogenesis, which we currently lack.

BSI involves pathogen dissemination to distinct organs, environmental adaptation and evasion of host defences. I will define the genetic basis of E. coli BSI using a functional genomics approach. First, I will determine the E. coli transcriptome temporally during infection of two major colonisation sites, the liver and spleen, revealing how the pathogen alters expression of its genes to adapt and survive during BSI. Second, I will decipher how critical transcriptional regulators control such gene expression changes to benefit E. coli pathogenesis. Third, I will determine the genes essential for E. coli fitness during BSI using genome wide transposon mutagenesis.

My research will comprehensively define the genetic basis of BSI. This has the potential to identify pathways for new drug development in the future, such as targeted inhibition of virulence and fitness factors, or vaccines against highly expressed bacterial proteins.